The University of Essex and CML Microcircuits (UK) Limited

To design and deploy a machine learning algorithm to improve speech quality of low bit rate vocoders with a plurality of speakers, in a manner practical for low cost/low power microprocessors.